Queen’s University of Belfast and Moore Concrete Products Limited KTP 22_23 R1

To develop a rapid curing binder formulation to create ultra-low embodied carbon precast concrete with improved performance characteristics. To demonstrate the service-life across relevant exposure environments, develop innovative and rapid durability characterisation techniques, and develop non-ferrous reinforcement solution for greater service life.